Nonlinear model reduction for bifurcation analysis of complex aero-elastic models

Nonlinear aeroelastic phenomena are very difficult to predict and potentially disastrous. Numerical continuation techniques could be used to predict such phenomena, but they cannot currently treat complex systems with many degrees of freedom. The goal of this project is to develop nonlinear model reduction techniques that will enable the application of continuation techniques to large-scale aero-elastic problems. An important contribution of this work will be to develop reduction methods that adapt the reduced model based on the evolution of the dynamics and that also account for parameter variations.